Machine learning enhanced solvers for scattering problems

Simulations of acoustic wave scattering in media with variable wave speed underpin

many applications including seismology, ultrasound tomography, and sonar. The oscillatory nature of the solutions necessitates matching computational grid resolution, rendering the numerical methods relying solely on spatial discretisation infeasible for high wave numbers. Therefore, numerous approaches which integrate analytical properties of an (approximate) solution have been proposed to date, with the ultimate goal to achieve wave number independence. The integration of the analytic knowledge usually requires high level of adaptation for each particular problem (domain shape, wave speed etc.), which may be the reason why the more analytical methods have not become main stream. In this project, we postulate that machine learning techniques supervised (cohort similarity) and unsupervised (self similarity) can be leveraged to overcome the burden of semi-manual tailoring required by such analytically informed methods, resulting in efficient hybrid solvers for scattering problems.

The challenge is to create new hybrid methods for solving Helmholtz equation integrating

canonical techniques from numerical analysis and modern machine learning techniques

which, building on state-of-the-art in both disciplines, address and remedy the issues

that both methods currently have in isolation. We propose two approaches which fulfil these requirements: i) via learning a particular parametrisation of a Green's function as it appears is BEM formulation of the solution to the Helmholtz equation and ii) via learning the density solution of the Lippmann-Schwinger equation as it appears in Volume Integral Approach solution to the Helmholtz equation.